IRIS DRI FY2021 UKSRC High Performance Data Transfer

This grant award is for the development of eInfrastructure (networking) as part of the IRIS consortium. IRIS supports STFC Science Projects, including the National Facilities and Science Programmes. Refer to the Business Case for eInfrastructure for the exploitation of the UK National Facilities and STFC Frontier Science programme.